Queen's University Belfast And Randox Laboratories Limited

To develop a molecular diagnostic test for detection of multiple aerobic and anaerobic bacteria and viruses causing lung infection in people with cystic fibrosis.